Developing and testing a model of co-produced learning in personal, social, health and economic education within the secondary school curriculum in En

This research aims to address the gaps in current literature and learning models by designing
and piloting a model of co-production within Personal, Social, Health, and Economic (PSHE)
lessons in English secondary education. It is expected that this model will then be transferable
into academic research and indeed, evidence-based practice, on co-production with children and
young people (CYP).